University of Cambridge and Granta Design Limited

To develop a tool for the Built Environment and Construction sectors with a focus on cost, environmental, and performance metrics to allow resource efficient selection of materials and components in design practice for products and buildings.